Airspace Analytics Data Exchange

Our project, Airspace Analytics Data Exchange, proposes to explore and design a solution that enables organisations, such as eVTOL (electric vertical takeoff and landing), commercial drones, vertiport operators, and more traditional organisations including local authorities, airfields and such, to have access to an online data exchange solution that could provide on-demand analysis of how UK airspace is used.

This data and insight, in turn, will enable these organisations to better manage planning and operations relating to how their future services will interact with current and future airspace structures across the UK, thus aiding the UK's wider Net Zero and Jet Zero initiatives to progress.

The project will be delivered by two innovative UK based SMEs, Plane Finder (who run an extensive network of ADS-B receivers across the UK, tracking aircraft and feeding their popular mobile app) and Emu Analytics (who's digital twin software is already used by the likes of British Airways, the Civil Aviation Authority and London Gatwick) to aid their operations.